The Influence of Natural Law Theory on Eighteenth-Century English Common Law

Natural law theory claims that the content and validity of law are derived from abstract moral truths. This
legal history research aims to explain and analyse the influence of natural law theory on the development of
eighteenth-century English common law. The prevalence of natural law theory within eighteenth-century
English law is undisputed. The writings of natural law theorists, notably Grotius and Pufendorf, were viewed
throughout Europe as the epitome and pinnacle of legal thought. Indeed, natural law reasoning was widely
cited and discussed in English judicial decisions and extensively influenced the writing of academic treatises.
The aim of this research is to uncover and explore three related issues. Firstly, it seeks to explain what
impact natural law reasoning had on the development of common law rules and doctrines. Secondly, it seeks
to explain how judges incorporated natural law theory into legal reasoning. Finally, it seeks to explain why
natural law impacted the common law and was viewed as an appropriate source of law. Despite the
important insights that these considerations can provide legal historians (particularly regarding the historical
contingency of English law on philosophy and external influences), the influence of natural law theory on
eighteenth-century English law remains underexplored.